'Beyond the List' collaborative doctoral award and follows the advertised project overview, research aims and objectives and methodology. My research

Beyond the List collaborative doctoral award and follows the advertised project overview, research aims and objectives and methodology. My research proposal building upon the provided information is attached.